Envirobot: an autonomous roving platform for envionmental, health and welfare monitoring of poultry

Despite China’s exceptional economic growth there is still extreme poverty effecting large numbers of people.

This need can be addressed by large quantities of affordable high protein such as chicken meat & eggs. The

Chinese chicken industry lags behind the best standards of production yields; food quality; low anti-biotic usage

& disease free status. This project will combine robot technology with advanced sensors & climate

management; with real-time monitoring to maintain the best climatic conditions, improving animal welfare &

production yield; & early detection of poultry disease & minimal anti-biotics use. The project will build a data

collection platform for poultry buildings, (giving detailed information on the climate & health of birds) & add

data analysis with climate control to provide optimal health, welfare & production yield conditions. The Royal

Veterinary College leads the project; Ross Robotics; the robot; Applied Poultry, remote monitoring;

RoboScientific early detection of diseases; China Agricultural University precision livestock farming; Beijing

Deqingyuan Agriculture Technology, poultry facilities & Beijing Tobor Technology, optimisation of the robot.